Searching for Low Energy Neutrinos and Beam Exotics with Scintillation

Liquid argon Time Projection Chambers(LArTPC) are becoming widely used as
neutrino detectors thanks to their excellent position and energy resolution.
The UK has major involvement in the next generation DUNE LArTPC, which will
be built in the next decade as well as the Short Baseline Near Detector, which
is set to take data in 2020. LArTPCs use mostly ionization charge to
reconstruct events, but argon is also a proficient scintillator. The Manchester
group is at the forefront of developing the methods of using scintillation light
to perform state-of-the art physics measurements, particularly those that
would be difficult to perform using only ionization charge i.e. requiring fast
timing or having low energy deposits.
A wide range of models has been recently proposed that predict heavy exotic
particles produced in neutrino beams that could be viable candidates for dark
matter particles and SBND is in a unique position, given its near position to the
neutrino target to search for them. The student will work on developing the
scintillation light reconstruction methods in SBND (and DUNE) and use them to
search for such particles in SBND. If time allows, he will also use the developed
methods to develop a search for supernova neutrinos in DUNE.